Safety assUraNce fRamework for connected, automated mobIlity SystEms (SUNRISE)

Safety assurance of Cooperative, Connected, and Automated Mobility (CCAM) technologies and systems is a crucial factor for their successful adoption in society, yet it remains to be a significant challenge. CCAM must prove to be safe and reliable in every possible driving scenario. It is already acknowledged that for higher levels of automation the validation of these systems by real test-driving would be infeasible by conventional methods. Furthermore, certification initiatives worldwide struggle to define a harmonized approach to enable massive deployment of highly automated vehicles. Building from HEADSTART and other initiatives, SUNRISE (Safety assUraNce fRamework for connected, automated mobIlity SystEms) will develop and demonstrate a commonly accepted, extensible Safety Assurance Framework for the test and safety validation of a varied scope of CCAM systems. This will be achieved by: 1) Bringing the needs of heterogeneous CCAM use cases; 2) Defining a scenario-based database framework that will broaden the HEADSTART methodology; 3) Holistically addressing the CCAM test scenario generation; 4) preparing the required tools for comprehensive testing (virtual and physical), taking into account robustness, scalability, interoperability, quality and standardization; 5) integrating functional safety and cybersecurity; 6)involving the use cases from the initial stages, acting as a guiding principle within the project. The project will define, implement and demonstrate the building blocks of this Safety Assurance Framework: harmonized and scalable safety assessment methodologies, procedures and metrics taylored for use cases, a federated European Scenario Database framework and its necessary data interfaces, a commonly agreed simulation framework including tools and interfaces. SUNRISE will work closely with CCAM stakeholders as policy makers, regulators, consumer testing, user associations and all relevant stakeholders.